AI System for Optimal Selection of Deep Brain Stimulation (DBS) Parameters

Deep Brain Stimulation (DBS) is a proven treatment for Parkinson's Disease (PD), with established results for tremor suppression and rigidity. Programming implantable stimulators (optimising intensity, duration, etc), however, is complex. Clinicians manually set parameters based on physical examination; suboptimal stimulation diminishes effectiveness or reduces treatment windows. We have developed a unique portable robot for PD symptom assessment. This PhD will introduce AI enabling its use for completely automated DBS programming. In this project, we will develop an AI to assess symptoms as measured by the robot and completely automate the DBS programming process. The developed AI will adjust DBS parameters and measure the response of the patient in their capacity to play simple games with the robot.